Insurance and Guest Verification in the Global Sharing Economy "Prevent & Protect"

Home-sharing is a significant growing economic sector in the UK, generating £2bn of rental income per annum and expected to grow to £2.6bn by 2027\. The 2027 global equivalent is ~£13bn.

Property owners share their homes via technology-based booking platforms and property managers such as Airbnb and booking.com -- used not just by holidaymakers, but also by nomadic workers who do not want a succession of impersonal hotel experiences.

This home-sharing economy creates new challenges - property usage changes and unknown guests can sometimes lead to unfortunate damage. Sadly, insurance protection has not kept up, with home-sharing frequently invalidating underlying home insurance. Owners are then out of pocket when their insurance has not covered their loss. Rightly or wrongly, owners see responsibility for this issue sitting with the platforms and property management companies. Some competitors claim to address this market issue, but propositions generally fall short, leaving owners confused and disillusioned, discouraging them to continue to share their properties.

Prevent & Protect from Pikl addresses this issue. By firstly verifying a guest's identity, the proposition helps to PREVENT bad things happening. If they do, the proposition will PROTECT the owner and cover any gaps or invalidations in their underlying insurance.

Prevent & Protect is sold to the property manager, with their owners as beneficiaries; this creates a unique differentiator for the property manager and supports their business growth, both in the UK and globally.